Development of a surface functionalisation technology to upcycle the pyrolysis outputs

End-of-Life Tyres (ELTs) are among the most problematic sources of solid waste, due to the large volume consumed & their inherent durability. Incineration, gasification and pyrolysis are three main ELT management routes, with former two being responsible for environmental pollution and negative effect on the circular economy through loss of valuable materials. ELT Pyrolysis with a potential to reclaim valuable materials & prevent harmful emissions is still commercially unattractive. Over the last 15 years, a significant R&D efforts have been devoted to valorise pyrolysis outputs to enable its commercial uptake. One of the most important pyrolysis output fraction is carbon black (CB) which, when reclaimed, purified and reused, can inject a significant economic leverage. Through this 18 months industrial research project, we will prove the techno-economic viability of our solution 'Valor+' to valorise pyrolytic char for end use applications in paints, powder coatings and plastics. Novelty of Valor+ lies in imparting bespoke surface functionality using a modified jet milling process and without any additional heat requirements. Our growth projections for Valor+ are to achieve a 5Yrs ROI of 6:1 and increase our FTEs by 5 following market entry in Q2-2022, based on our estimated project costs of £2.25m over next 3Yrs.